National Dark Fibre Facility- Equipment Enhancement 2024

The National Dark Fibre Facility (NDFF) is the UK National Research Facility that provides a UK communications network research infrastructure that can be shared between researchers across different communities, supporting research on the underpinning communications technologies for the future internet. NDFF can be directly accessed at the physical layer (OSI Layer 1), enabling experiments at all network layers to be carried out with unprecedented flexibility and control. Its two main categories of Users are: 1) Researchers that require a dedicated infrastructure slice (hardware, software or both), undisturbed for long periods of time e.g. performing disruptive long haul optical transport research; 2) Researchers that can use a shared infrastructure (hardware, software or both) slice, on time sharing or soft scheduling basis e.g. performing research on protocols or high-performance computing. To meet the needs of both categories of Users, NDFF provides secure, multi-layer, flexible and repeatable infrastructure slicing enabled by the unique connectivity topology of NDFF, programmable and sliceable network elements, flexible optical transport technologies and flexible interfaces, as well as powerful and flexible experiment lifecycle management and integration with the existing 5G UK Exchange multi-layer network service brokering mechanism and the developing JOINER Layer 2 network and control plane.
NDFF includes some 1,300km of single mode optical fibre linking University College London (UCL) with the Universities of Bristol, Cambridge, Southampton and Surrey, with the National Physical Laboratory (NPL) and with major co-location sites, including Telehouse North, Harbour Exchange, Reading and the Layer-2 5G UK Exchange at Slough. NDFF also includes a small-scale dark fibre Metropolitan Area Network (MAN) in Cambridge and a connection to a separately funded metro network in Bristol. NDFF will interconnect with the JOINER Layer 2 network at UCL, Universities of Bristol, Cambridge and Southampton enabling access for researchers throughout the UK via Layer-2 connections. The Facility includes software configurable switching, amplification, dispersion compensation and filtering and is a pioneering example of a software defined optical network.
The NDFF User community includes researchers on wireless and optical communications, quantum communications, time and frequency distribution, immersive and virtual reality, sensing and metrology, THz transmission, and software defined networking. With the increasing reliance on electronic communications infrastructure NDFF provides a vital training resource at doctoral and post-doctoral level in the skills required to create the communications networks of the future.
In order to carry out their experiments on NDFF Users require access to advanced optical and radio frequency test and measurement equipment so that they can confirm correct operation of their experimental transmission equipment, set desired launch and modulation parameters and determine the transmission performance of their experiment. The objective of this application is to provide new and upgraded test and measurement capabilities for our Users.